Privacy Attacks on Machine Learning Models

While Differential Privacy (DP) has been an active field of research in the last decade, it has only recently received more attention in Natural Language Processing (NLP) applications.
In a context where datasets contain sensitive information, it is important that NLP models do not reveal information about the data they were trained on. An attack, where an attacker tries to find out whether a data-point was part of the training set is called membership inference attack (MIA).
Membership inference attacks have been successful at inferring information about the training data even in a black box setting, i.e. when the attacker has no access to the training data or the architecture of the model.
Differential privacy (DP) offers a coherent framework, to mitigate or negate such attacks. A central idea of DP in machine learning is to introduce randomness into the machine learning process, and thereby making it harder to identify an individual data-point, while still being able to gain aggregate information. The aim is that the model should not memorise any specific data-point, while still being able to make aggregate predictions.
The summer project compares different possible places of adding noise to an NLP system in terms of training accuracy and performance under membership inference attacks measured in AUC. The NLP pipeline used GloVE as word embeddings, which were used as input for a model. The project compares the performance of a Long Short-Term Memory model (LSTM) and a Convoluted Neural Network (CNN). Noise was added before training, during training, after training. When adding noise before training, the Laplacian noise was added to the word embeddings. When adding noise during training, noise was added to the gradients via a DP-SGD optimizer. When adding noise after training, the Private Aggregation of Teacher Ensembles (PATE) framework was used.
The results were that accuracy generally suffered while performance under membership inference attacks improved when adding noise to the system. Further, accuracy suffered less, when adding noise later in the process. The DP-SGD approach delivered similar results as the PATE approach, but took a lot longer to train. Both results outperformed the approach of adding noise to the word embeddings, in terms of accuracy and AUC. It would be interesting whether this holds true also for other forms of attacks, such the secret sharer attack.